The University of Sheffield and Automated Analytics Limited KTP 22_23 R1

To develop novel explainable and scalable Artificial Intelligence algorithms, for contrastive sentiment analysis, automatic opinion summarisation, and data augmentation. This will enhance capabilities reliably to extract, interpret and alayse large-scale client produced text data.